Design with Heritage

With the Arts and Humanities as the driver, the KE Project will develop a mutual learning environment among universities, cultural institutions and digital design industry. This will benefit the UK economy, its unparalleled wealth in tangible, intangible and digital cultural heritage and advance the UK's position as the global leader of digital design-led, research-based Knowledge Exchange in the field of cultural heritage.

Aims and Distinctiveness
The KE Project Design with Heritage will challenge heritage disciplines to engage with digital design industries, thereby realising their potential to support the development and growth of the Creative Economy. It will promote the value of cultural heritage assets as a resource by utilising research to develop products and services, and to improve productivity. It will facilitate connections, communication and exchange between A&H research and Creative Industries and increase public engagement.
Uniquely, the KE Project will address the digital design sector engaging with cultural heritage and will address barriers to effective business engagement such as fragmented company base, cultural issues in academia and resource issues in the business sector. The KE Project will be enriched by the success of the AHRC/EPSRC Science and Heritage Programme run by UCL. The activities will be extremely relevant to the RCUK Digital Economy Grand Challenge, the Care for the Future theme, and enhanced cultural tourism, all major AHRC priorities.

Summary of key knowledge exchange activities and main partners involved
Two Work Packages (WPs) will be used to deliver knowledge exchange activities across 2 themes: WP1: Design for Enhanced Exhibitions, and WP2: Design for Augmented Artifacts.
A Jumpstart event at UCL will produce clear questions identifying gaps and needs in Knowledge Exchange. A Green Paper will detail the priorities for engaging digital design industries with cultural heritage. Two interactive Sandpits focussing on the KE questions will be organised. KE Feasibility projects will be funded to provide support for practical exploration of new ideas. Outputs from these projects will include exhibition, case study, teaching, and web-based materials (e.g. apps).
A final showcase event will disseminate and communicate public information in the form of a Symposium organised at the V&A, and an Exhibition with enhanced web presence.
Two mechanisms will support the engagement of digital design industries with the Project: (i) academic backfill programme enabling academics and researchers at UCL and V&A to be seconded to work on KE Feasibility projects on the basis of financial compensation for their time; (ii) KE Projects, emerging from Sandpits, supported by the KE Project and addressing barriers to effective engagement between academia, heritage institutions and digital design industries.

Potential impact
Target sectors/beneficiaries
Heritage is the key target sector of the KE Project. The Co-I institution, a globally-renowned museum (V&A), provides a strategic steer ensuring that KE activities align with the business and research needs of the sector. Principally, the KE Project will explore the increasing convergence of tangible, intangible and digital heritage with a key creative sector, digital design. The number of Letters of Support from renowned digital design and visualisation SMEs demonstrates overwhelming domain support. The Project also targets the academic sector in the endeavour to identify and remove impediments to KE. Further HEI partners will be identified, to participate in KE activities and share development of best practice, and links with KE Hubs will be forged.
The Project is centred in London, home to major museums and national cultural partners. However, it reaches beyond the capital since collaboration is open to further academic and cultural institutions and industry partners.

Specific research and skills needs
The prevalence of SMEs in the digital design sector challenges traditional KE models. SMEs often cannot access adequate research infrastructure, afford patenting costs, or work on research projects over extended periods. Digital design industry's engagement with heritage disciplines is often hampered by incommensurable terminology and conceptual approaches, and by limited networking and training. We plan to address these issues as follows:
1. Strategic brokerage
The KE Project will facilitate collaboration between academia and digital design industry on a strategic Green Paper identifying and addressing training, skills and structural needs. We will liaise closely with key funding bodies (Research Councils, EU Framework Programme) and major industries.
2. New market opportunities
The KE Project will help SMEs innovate strategically to identify and target untapped heritage markets. Relevant mechanisms will include fast-track access for SMEs to innovation and research via the Jumpstart event, Sandpits and KE Feasibility projects. For instance, our digital design and heritage science will help SMEs identify and respond to new market challenges.
3. KE Best Practice and Entrepreneurial Capacity
Activities devoted to promotion of the quality of KE between academia, cultural institutions and SMEs are focussed on the Jumpstart event, Sandpits and the resulting KE Feasibility projects and particularly the Green Paper on KE between heritage and digital design. We will investigate impediments and propose policies to intensify KE. Ways of integrating best practice into academic training will be explored, thus supporting the creation of a friendly symbiosis of academia, public institutions and the digital design industry. In this process, centrally managed Project activities will play a key role, particularly the meetings involving other AHRC programmes, KE Hubs, RCs, KTNs, and government departments.
The KE Project activities focus on growing businesses by developing best practice to enable micro and small digital design companies to operate in the complex heritage market landscape. Issues of IP and copyright have been addressed.